Social history and funerary archaeology to investigate bodysnatching in 18th and 19th-century England

This project will combine social history and funerary archaeology to investigate bodysnatching in 18th- and 19th-century England. It will collate and analyse a wide range of multidisciplinary data from newly-excavated archaeological sites.